STARPOL- Socio-Spatial Thermal justice, A new analytics model for navigating polycrises

The aim of STARPOL is to co-develop a new transformative interdisciplinary thermal justice design model that combines for the first time architectural, engineering, psychological, legal and genetic knowledge on domestic thermal comfort. Despite established research, policy, metrics and models on thermal comfort, evidence of thermal injustice in housing is growing, with links being made to rising chronic health conditions, hospital admissions and in some instances tragically death1. With combined interconnected climate change, cost of living, public health and housing (poly)crises, the challenge is not only a housing issue - it is a design, biological, architectural, legal and psychological problem. Without addressing this problem through interdisciplinary approaches, the continued impacts on society especially NHS are significant with costs rising by 1.5billion a year because of thermal injustice.
Thermal justice is about fairness in experiencing comfortable temperatures, both indoors and outdoors. Thermal experience differs from one person to the next and is especially challenging to design and manage equitably in a domestic environment. Reasons for this are partly in the unknown assumptions that are being made by designers and engineers on solutions to manage thermal comfort, as well as lack of knowledge on the biological and psychological factors that shape individual experience2. Individuals’ needs and behaviours regarding thermal comfort are known so far to be driven mostly by biological sex, health, cultural preferences as well as age but overlook genetic and psychological factors. Different experiences are also seen to be shaped by the indoor space itself, its design, degree of controllability, rights to controls, as well as type of construction.
Studies have also highlighted the ways thermal comfort models and underlying metrics have been developed to advantage a specific demographic or gender, exasperating inequalities further3. Many design and justice dimensions related to both the (conceptualised) designers and (sensed) users’ experiences remain unknown. The challenge is highly interdisciplinary, necessitating the combined efforts and insights from architecture, law, engineering, biology and psychology, that this project would enable.
To address the above aim, the objectives of STARPOL are to–
1.develop new knowledge on the design assumptions that drive thermal comfort solutions (WP2)
2.understand how diversity of need is considered, or designed for, in a range of homes (WP2)
3.examine the psychological/genetic characteristics that drive certain types of thermal experience (WP3)
4.synthesise insights from WP2 and WP3 to co-develop the new thermal justice design model (WP1)
5.test the model with key stakeholders and disseminate within professional bodies, building regulation, and design guidance (WP4)
Applications of the model and benefits to industry, academia and policy are groundbreaking and wide-ranging including:

New knowledge for designers that accounts for diversity of thermal need
Benefits to housing developers and associations in better understanding implications of injustice and responsibility they have in mitigating this
To policymakers in developing retrofit and housing strategies as well as climate adaptation local plans and public health guidance
Benefits to general public, in addressing thermal injustice equitably and multidimensionally resulting in reduced health impacts

1.Cole, R. et al., (2023). The contribution of demographic changes to future heat-related health burdens under climate change scenarios. Environ. Int., Vol 173, 107836.
2. Spence, C. (2020). Designing for the multisensory mind. Architectural Design, 90(6), 42-49.
3. Sultana, F. (2022). The unbearable heaviness of climate coloniality. Political Geography, 99, 102638.